BBSRC Studentship: The exploitation of food-processing and related waste streams in the production of bioalcohols

Technical abstract
The aim of this project is to develop and improve the disassembly of plant (cell wall) structures in wastes and co-products from the agri-food chain in order to provide renewable substrates for bioalcohol production. The project will focus initially on the exploitation of poorly-lignified cell wall-enriched residues from traceable sources.